AR Edtech for Hydrogen

The UK faces urgent challenges in achieving net zero by 2050, requiring two million skilled workers across green industrial sectors, but faces barriers from a shortage of qualified trainers and scalable skills delivery systems in next-generation industries like hydrogen.The AR EdTech for Hydrogen project addresses these obstacles by creating an accessible, scalable training platform that builds hydrogen and clean energy skills while leveraging GM's strengths in immersive technologies, AI, and AR/VR.

Initially funded by DSIT, the project developed Verciti (formerly uSkill360), an immersive EdTech platform focused on delivering hydrogen-specific Level 2-3 skills training through simulation-based learning for hydrogen-related technician and operator roles in production, storage, and safety require practical, industry-responsive training that traditional classroom methods cannot adequately address. The platform delivers interactive AR/VR modules that reduce barriers for learners of all backgrounds, while AI enhances personalisation and engagement.

The project was initially aligned to the Trafford Green Hydrogen Hub (TGHH), a planned 200MW electrolytic hydrogen facility in GM. However, delays in government approvals for TGHH, led to a repivot toward immediate opportunities in more advanced hydrogen ecosystems. Namely, Teesside (producing 50% of the UK's hydrogen) and South Africa, where multi-billion-pound green hydrogen projects are underway.

The key activities to be delivered as part of this 12 month extension include:-

• Greater collaborations with other GM Innovation Accelerator ecosystem, in particular GM Electrochemical Cluster, Centre for Digital Innovation, Media City Immersive Technologies Innovation Hub, and the Turing Innovation Catalyst.

• Further deployment Training The Trainer: to grow talent pool of Level 2 to 7 skills trainers and stimulate wider college, training provider awareness, partnerships and licence purchases. This includes GM Colleges Group.

• Development of in-house capability and capacity to generate new IP, product development, CRD partnerships and long-term sustainability through recruitment of 2 x additional full-time technical roles.

• Technology Strategy Road mapping with industry partners to identify additional & future workforce and supply chain development needs, investment priorities, CRD opportunities that increase the capacity of the GM innovation ecosystem

• Creation of a Strategy Board to oversee governance, commercialisation, and investment strategy. This board will focus on securing secure £10 million in private investment by 2026, funding continued R&D, market expansion, and new product iterations.

• Market visits to South Africa and Teesside, in partnership with Green Economy and the Department for Business and Trade, to unlock markets, preparing up to 10 GM SMEs for high-value contract opportunities.